The tuning mechanism of the molecular engines in muscle.

Muscles are organs designed for the transformation of energy into movement. This highly efficient transformation is essential for all life, occurs in all cells and is most obvious in the heart and in muscles involved in breathing and locomotion. At the molecular level, energy transformation consists of the breaking down of ATP by the muscle proteins actin and myosin. This chemical reaction is associated with a movement of myosin. The nature of this movement, and the details of the link between ATP break-down and movement of the protein is the subject of investigation in this project. We plan to use unique techniques which allow us to measure chemical changes (using fluorescent signals from specialised probes), physiological changes and also structural changes (using x-ray diffraction). The purpose of the study is to gain detailed understanding of the mechanism by which the relationship between ATP breakdown and movement is altered, depending on the demands made on the motor. This relationship determines the efficiency of the molecular engines. The relationship depends on the type of muscle and can be altered by training, age or disease. We plan to use our expertise to investigate changes in muscle fibres of the diaphragm that accompany chronic obstructive pulmonary disease when breathing becomes difficult with a view to developing strategies to help patients.

Technical abstract
Our current understanding of the mechanism of muscle contraction reveals unsolved complexities in the physical and chemical modulation of force generation, movement and energy utilisation. This project aims to unravel some of these complexities towards understanding the relationship between functional and structural changes in motor proteins and contribute to understanding disease mechanisms in myopathies and changes in muscle behaviour in disorders such as chronic obstructive pulmonary disease. Using mammalian, permeabilized muscle fibres and specialist techniques based on fluorescent reporter proteins for ADP and Pi, synchrotron low-angle x-ray diffraction and fluorescence life-time imaging, the aims of the programme are:
Goal 1. to elucidate the mechanism of strain modulation of the muscle ATPase,
Goal 2. to determine the structure of the low-force generating actomyosin states;
Goal 3. to investigate the difference in the ATPase and force generating mechanisms observed at the usual experimental temperature of 20 ?C and that at in vivo temperature for mammalian muscles; and
Goal 4. to study cooperativity between cross-bridge pairs during contraction and relaxation.